Novel materials for the built environment

The project will evaluate the use of data on waste arisings to identify where waste streams can potentially be utilised as low-carbon, and/or low-cost, alternative raw materials (ARM) for major infarastructure (construction) projects. This will benefit businesses generating waste materials by identifying alternative uses for their waste streams within the construction sector, potentially reducing disposal costs and/or generating additional income. There is a growing awareness of the sustainability costs (environmental, economic and social) associated with construction as well as growing awareness of the potential to reuse or recycle waste materials. Currently a lack of information on the availability of ARMs and a lack of coordination across major projects prevents the reuse of many materials. This project will test the feasibility of using environmental data to develop a system that signposts ARMs for infrastructure projects, and has the potential to deliver cost savings and carbon savings.The Environment Agency will provide the data and act in an advisory capacity to the project.